Feasibility Study for a Wave Energy Pilot Project in Indonesia

INWAVE, the onshore-type Wave Energy Converter, is suitable for shoreline and remote islands. IWES's business goal is to offer the **world's first affordable Wave Energy Converter**, with a **simple, scalable & sustainable** technology. The technology has been claimed feasible at prototype demonstration level since 2015 with Seal of Excellence award by European Commission's Horizon 2020 programme, and Marine Energy Alliance (MEA) award in 2019, scoring high-quality innovative marine energy systems to deploy across all over the coasts. It provides the unique approach of: (i) deploying power-generated device **onshore**, (ii) harvesting wave energy from **the shallow nearshore water**, and (iii) using the **whole range of wave movements**. It ensures **durability, safety and affordability**. This **reduces costs and time, enabling sustainable supply for the smaller scale local market needs**.

INWave innovation brings access to clean and affordable energy to the coastal community. It is competitive with expensive diesel generators, which are commonplace in fishery villages and remote coastal areas in Indonesia. In particular in the bordering region, remote area and eastern part of Indonesia, meeting energy demand is very expensive relying on fossil-based energy, due to the logistic conditions. Diesel generators, kerosene lamps and wood-burning are common occurrences.

There is a huge potential of ocean energy in Indonesia that could be utilised to generate electricity. The main beneficiaries of planned wave power plants are coastal communities from relatively traditional fishery villages and farms in the coastlines to replace the unstably priced, pollutive diesel generator with the clean, affordable and constant wave energy power.

The object of the proposed **Feasibility Study** is to prepare for the feasible construction and commissioning of a Wave Energy Pilot Plant in **Nusa Tenggara province, Eastern Indonesia, where the renewable energy demand is high**. Through appropriate surveys and assessments, the Feasibility Study is expected to yield guidelines concerning significant technical, social, economic, and environmental aspects of the project. The proposed innovation to be installed in a coastline is an onshore-type WEC technology. Onshore, because as opposed to many other offshore capital-intensive WECs under slow development, its power generation unit is located on the shoreline and not at sea, **bringing the market entry much faster**. This design enables system stability, significant costs reduction and makes clean energy infrastructure investment more affordable. We shall maintain the collaborative partnerships with all relevant government stakeholders, which ensure project adequation with the country's sustainable development targets and regulatory framework.